The Distribution and Variation of Ozone on Mars

This PhD will work on data from the NOMAD instrument on the ExoMars Trace Gas Orbiter
(TGO) mission to Mars. The ExoMars TGO mission is searching for trace gases on Mars, some of which
could be linked to the presence of life. The Nadir and Occultation for MArs Discovery (NOMAD)
instrument is one of four instruments on TGO, and is co-led by the Open University. NOMAD is an
optical spectrometer that will search for a range of trace gases in unprecedented detail, and this
project provides an opportunity to work within the NOMAD team to search for these trace gases.
This work will have the potential for high impact both scientifically and from a public interest
perspective.